INCODE

INCODE envisions the design and development of an open platform for the deployment and dynamic management of end user applications, over distributed, heterogeneous and trusted IoT-Edge node infrastructures, with enhanced programmability features and tools at both the network infrastructure level and the service design and operational level. The platform is implemented following three innovative design approaches: i) The deployment and management of the applications is conducted by an orchestration framework that follows a vertical layered approach from the end user interface to the infrastructure management while spanning horizontally across the device-edge-core-cloud continuum. The deployment followsthe user-defined networking and operational features of the application in its northbound interface and a tight integration with state-of-the-art IoT, edge/cloud computing, and networking platforms in its southbound interface through a well-define driver API framework. With this approach the full programmability and reconfigurability of resources across the continuum is enabled. ii) An open and extensible, programming toolset facilitates application development and deployment for large swarms of devices at the edge through a multi-role Internal Developer Platform (IDP) and new feature development and testing, iii) A secure and trusted framework for registering and authenticating IoT device and edge nodes entering the system as well as the data sharing and application deployment. The concept is tested and validated over a mature testing environment that integrates diverse IoT application areas in smart logistics, manufacturing, utility inspection, and community PPDR over a programable infrastructure extended to O-RAN, 5G, SDN enable core Cloud. The consortium addresses all the required development sectors from the platform technology innovations, to supported IoT infrastructure and applications, including the end user interfacing and resource management intelligence.